New tools for Rapid Field Detection of clinical biomarkers in poultry

Poultry production is a socially and economically important sector of agriculture and illustrates the importance
of a 'One Health' approach that addresses both human and animal health. Antibiotics are used extensively to treat
important infections in agriculture, including pathogenic bacteria, such as Salmonella, that can be transmitted to people
by consuming poultry products. Diseases cause animal suffering and significant losses in production. Antimicrobial
resistance (AMR) is common in poultry making it harder to treat. Agricultural antibiotic use (including treating birds in
farms) contributes to the rise and spread of AMR, which is a major global public health risk, as bacterial infections
become ever-harder to treat. It has become clear that industrial antibiotic use is one driver for a rise in 'superbugs'
spreading across the world, which are resistant to multiple antibiotics. A major route of AMR from farm to human is
through food production - in the case of poultry, through meat and meat products. As well as becoming a serious threat
to human health and public safety, treatment of our animals - not just poultry but also companion animals - becomes
ever-harder as antibiotics become less effective. Preliminary research suggests that not only is AMR common in poultry,
but antibiotic resistance can be detected in a range of foods. A 'One Health' approach, where food producing animal and
human health are addressed hand-in-hand, is now vital to tackle the global threat of AMR.